StoryLab Skills Training For Democratised Film Industries

Building on the successful AHRC funded StoryLab International Film Development Research Network project (storylabnetwork.com) that was delivered by Professor Erik Knudsen (University of Central Lancashire, UK) and his team, Dr Nico Meissner (Griffith Film School, Australia), Dr Carolina Patiño (University of Ibagué, Colombia) and Sarah Kuntoh (National Film and Television Institute, Ghana), in the ODA countries of Malaysia, Ghana and Colombia during 2017, this proposed StoryLab Skills Training for Democratised Film Industries project will build on the experiences gained, methodologies developed and the network of independent filmmakers with whom the project engaged, to research and develop a scaleable skills training impact strategy and framework to be rolled out across Colombia. Where the AHRC network allowed us to explore the content and styles of the stories being expressed in the 3 ODA countries, a Follow-on Funding for Impact and Engagement grant would allow us to venture into new unexplored territory of seeking an understanding of how the methodologies developed in the AHRC Network project could be applied to economic and cultural benefit through innovative skills training and understanding the importance of the role of cinematic storytelling in economic and cultural development.

While there are many existing programmes that target technical (digital) skills training, young people, globally, increasingly have advanced digital skills, but lack experience of original ideas generation and storytelling skills. These are essential skills that underpin any technological knowledge and lead to advanced development of creative craft skills that can be deployed in a variety of employment contexts. The focus of this skills training research project will therefore be on story and narrative skills, contextualised within creative entrepreneurial skills, including presentation, planning and communications skills.

Three research questions lie at the heart of the project:

a) How can original creative ideas generation and storytelling skills be embedded in a skills training programme for young people that takes advantage of democratised access to the filmmaking medium and industry in low to middle income countries?
b) In what ways can entrepreneurial skills related to the articulation, selling and development of narrative ideas and stories be embedded in story and narrative film training for young people to empower and enable effective engagement with, and meaningful work within, emerging film industries?
c) How can local and regional universities, training partners and policy makers work together to create a sustainable learning environment and what might this scalable, social networked and mentored platform look like and how can these services transcend class, gender and cultures to contribute to the development of a vibrant creative economic sector within a low to middle income economy?

Using interdisciplinary approaches inspired from music and anthropology, the StoryLab Skills Training for Democratised Film Industries project will utilise a methodology developed out of the AHRC funded StoryLab International Film Development Research Network entitled Ethnomediaology. Ethnomediaology is an interdisciplinary approach inspired by practices in Ethnomusicology and Autoethnography. Ethnomediaology involves the active and immersive participation of researchers in the research culture and process, using this active personal engagement as a basis for knowledge generation, data gathering, evaluation and impact implementation. In the case of skills training, it will involve the active participation of local and regional Colombian Filmmaker-Mentors, who will deliver the core workshops, local or regional University Partners and strategic local or regional Film Sector Partners.

Potential impact
Key Impact beneficiaries, pathways and impact outcomes include:

1) Around 10-20 Young Filmmaker-Mentees in Colombia will have received direct creative story and narrative training from their fellow Colombian Filmmaker-Mentors. They in turn will influence their communities that include other non participating filmmakers and collaborators. This is achieved through workshop participation and access to the project web site and social media platforms. Access to colleagues in the other ODA countries of Malaysia and Ghana through the existing StoryLab Network allows for sharing, collaboration and cross fertilisation. The impact of such opportunities to participate, share, collaborate and to continue training through a peer network could be profound in terms of potential new training and business models, international collaborations and, crucially, to the development of original and innovative story and narrative ideas that are so crucial to a successful creative economy.

2) We have identified and committed 3 local/regional Film Sector Partners and Policy Makers in Colombia: El Inconsciente Colectivo, Global Eyes Production and Fundación Cine a la Calle. These Film Sector Partners and Policy Makers will engage with the project through the University of Ibagué. These partners will be directly engaged with the delivery of workshops and the identifying and engagement of Filmmaker-Mentees. They will in turn be connected to the wider film sector both regionally and nationally, allowing for the project and its findings to be disseminated through these networks. Film Sector Partners and Policy Makers will also be consulted during the development of the project and will take part in the closing Symposium.

3) The impact of the ongoing StoryLab Research Network social media and web platform could be considerable. The global reach of such a platform enabling 'glocal' engagement is potentially highly significant. Such a platform could not only be used by individuals directly, but could also be evolved conceptually by training organisations, colleges, and small and medium sized enterprises as part of a wider face to face training regime. The online social media platform element of the project will teach us very valuable knowledge about the challenges, boundaries and unidentified opportunities of digitally networked platforms' interactions with face to face training provision in the creative industries.

Additional impact beneficiaries include:

1) From the community of 18 independent Filmmakers from Colombia who participated in the original StoryLab Research Network project, 2 Filmmaker-Mentors will be transparently selected to lead the workshops. They in turn are part of the larger network and beyond and their participation in this project will also impact on the wider network of their colleagues and collaborators.

2) Academic beneficiaries will include the project's partner academics attached to the University of Ibagué and their colleagues who will have deepened their own research and have applied it in their own local context. These colleagues will have gained comparative experiences from other ODA countries such as Malaysia and Ghana and collaborative relationships between developing countries would have developed.